MPhil in Education (Knowledge, Power and Politics)

How are education systems around the world governed, with what kind of knowledge's in what kinds of place? This pathway explores these profoundly important questions and the nature of the consequences for social justice.